Slow moving submarine landslides and hydrates

Submarine landslides are a major offshore geohazards occurring on continental margins worldwide. The flow and accumulation of landslides offshore can be fairly complex as well. Simple slope failures can have uniform flow characters and create homogeneous deposits, whereas large ones are commonly characterised by differential flow velocities and internal stresses than lead to different internal deformation patterns. The slope failure can be triggered by a variety of processes, such as from major tectonic movements and earthquakes, rapid sediment accumulation rates and fluid overpressure within the sedimentary units accumulated offshore. Despite the possible predominance of a major triggering process, it is likely that slope failure is preconditioned by an association of factors over time. The presence of methane hydrates in the subsurface is one of such factors. These features consist of a cage-like lattice of ice inside of which are trapped molecules of methane under specific conditions of stability. If hydrate stability is compromised, these start to dissociate and release gas and water that will migrate upwards, potentially causing overpressure in the shallower subsurface and favour slope instability.
IODP Expedition 372 will drill the Tuaheni Landslide Complex, offshore New Zealand, where a relationship between a slow-moving submarine landslide and underlying methane hydrates has been observed. The expedition will focus on testing three main hypothesis: 1) interstitial gas hydrates in sediments cause creep, akin to an ice glacier; 2) overpressure associated with the hydrates causes hydrofracturing, facilitating the overpressure migration and sediment weakening; and 3) overpressure may lead to slow sliding at the base of the gas hydrate stability zone. The results are expected to shed new light into the current knowledge on the relationships between hydrates and slope failure, and will be applicable to many other continental margins where methane hydrates cover wide areas.

Potential impact
The planned research focused on the relationships between submarine landslides and methane hydrates will be of interest to a wide community of academics and industries with a focus on offshore geohazards and energy resource research communities.
There will be a primary target of marine geoscientists working on various branches of sedimentology and stratigraphy, structural geology, tectonics, and subsurface fluid flow. The aims of the expedition will complement the current knowledge of landslide trigger mechanisms on offshore slopes, with relevance to hydrate-related ones. Sedimentologists and stratigraphers will have an interest on the sediment properties and stratigraphic architectures within and outside landslides. This will be relevant for small scale studies as well as for integrative studies bridging across core to seismic scales. Structural geologists will be interested on regional and local deformation patterns within and outside the landslide to compare what are the major fault families, trends and character. Fluid flow and methane hydrate scientists will be interested on the aspects mentioned above, specifically on 1) how the sedimentary and structural features allow the percolation of fluids in the subsurface and 2) what factors can control the accumulation of fluid at specific levels to induce failure. Importantly, moving mechanisms involved in slow moving slides present on continental margins are poorly understood. Thus, the outcomes of this research will be relevant to fill this knowledge gap.
The offshore industry will be interested in the outcomes of the research, as these are relevant for any geohazard study required for offshore man-made installations. Energy companies will be interested on the risks the presence of methane hydrates pose for foundations or anchoring of platforms and rigs, especially taking into account that methane hydrates are common on prolific exploration areas. Extensive subsea installations such as pipelines and submarine cables are prone to rupture by submarine landslides. Although fast landslide events cause a direct, quick damage, slow moving events can lead to less conspicuous damages still prone to cause impact (e.g. an unnoticed slow leak from a pipeline taking place over months or years). Furthermore, several energy companies are looking into the exploitation of methane hydrates as a gas resource for the future, with a particular relevance for areas such as the South China Sea or Japan. Understanding the inherent risks to this activity is paramount to avoid serious environmental damage.
Waste storage communities involved in the offshore geological sequestration of carbon dioxide will also benefit from these results. Carbon dioxide hydrates can develop at the subsurface under appropriate conditions. Their artificial development has been considered a possible storage strategy. The development of carbon dioxide hydrates is also a mitigation strategy for leakage from the deep storage units, as the ascending gas would freeze in the hydrate and not reach the surface. However, stability risks associated to these practices are pretty much unknown, and the natural examples to be studied offshore New Zealand can provide an analogue.
Marine scientists, oceanographers and the general public with a generalised interest in ocean and natural sciences will also benefit from the knowledge derived from the IODP expedition. Dissemination of the research results through social media and science events will provide a suitable bridge to spread this knowledge.